Data Integrated Modelling of Fluid Flows and Forces

Computational Fluid Dynamics (CFD) is increasingly used to analyze the hydrodynamic features of
the built and natural environment; from warming ocean currents to highDspeed ocean liners.
However, the computational cost of such simulations is still too high for engineering purposes
without making simplifying assumption which greatly limit$the accuracy.